Computational models of neurodegenerative disease progression

The project develops new computer science technology for modelling the progression of a disease or developmental process. It pioneers the use of state-of-the-art generative modelling and learning techniques to address this problem. It demonstrates the new approach by addressing questions of intense current interest in neurology: what is the sequence of clinical and pathological decline in two important diseases, Alzheimer's disease (AD) and fronto-temporal dementia (FTD), and how does it vary over the population? The methodological development introduces new and general-purpose techniques in computer science and the experimental work adds fundamental new knowledge in neurology.

The progression is the sequence of events that occurs as the disease or process advances. All diseases have an associated set of symptoms and pathologies. For example, AD causes loss of memory, personality changes, brain shrinkage, and deposits of abnormal proteins. However, other neurological diseases share many of these same occurrences. An additional fundamental characteristic that distinguishes diseases is the order in which the symptoms and pathologies appear. Knowledge, or a model, of this disease progression supports early diagnosis, which can maximize the effect of a treatment. It also provides insight into disease mechanisms that can accelerate development of the treatments. Furthermore, an effective model helps construct robust staging systems, which enable clinicians to tailor treatment and care plans for individual patients: so called "personalized medicine".

Modelling disease progression, however, is a major challenge. First, the sequence of events can vary substantially among patients; monitoring a few individuals closely does not capture the variation over the larger population. Second, such close monitoring is often impossible, because the necessary examinations are too expensive or invasive to perform regularly. Thus, models must come from more cross-sectional data obtained from many patients each making a few irregular visits to a clinic. Very large data sets of this kind are available and contain a wealth of information, but current techniques for mining that information remain crude and do not exploit the available data effectively.

The investigators on this project recently introduced a new computational approach to disease progression modelling: the event-based model. Unlike standard models, it learns the sequence of events directly from a large cross-sectional data set without requiring a-priori staging or ordering of the patients. Preliminary results using small data sets from genetically confirmed disease cohorts demonstrate the uniquely rich description of disease progression the new approach can provide. However, application to larger and less-controlled data sets, where the real interest lies, presents major new challenges.

This project develops the event-based model from proof-of-concept to practical research tool. It then demonstrates the tool focussing on applications in neurological disease, although long-term applicability is much wider. In particular, we construct detailed models of the progression of AD and FTD, their variability over the population, and the influence of factors such as genetic profile. Finally, the project initiates exploration of the wider family of computational models of disease progression and their potential to extract new and fundamental information. For example, we introduce new models that potentially reveal disease subtypes, provide disease-staging systems, and highlight potential causal relationships among events.

The new model-based approach has the potential to revolutionize the way we think about disease progression and thus to make a major impact in diagnosis, disease management, and treatment development for some of the most devastating and widespread medical problems facing us today. The project initiates a long-term effort towards these ends.

Potential impact
Management and treatment of neurodegenerative diseases is one of the biggest challenges facing medicine today. For example, Alzheimer's disease is the most common form of dementia, and the US alone currently has 5 million sufferers. Their direct medical costs exceed $250 billion and that figure is predicted to rise to $1 trillion by 2050. No disease-modifying drugs are currently available for AD or any other neurodegenerative disease. However, research into possible treatments is intensive and viable options are in the pipeline. To bring such treatments to market requires large-scale clinical trials with appropriate patient cohorts. Lack of early and accurate diagnosis is a major obstacle to these trials. The current gold-standard diagnosis for Alzheimer's disease remains post-mortem histology. The practical alternative remains clinical diagnosis, which has accuracy only around 80%, because the symptoms are easily confused with other dementias and psychiatric disorders.

The earlier and more accurate diagnosis and finer grained patient staging our new models offer will have a major impact both in the development of treatments, by identifying appropriate patient cohorts more precisely, and in designing personalized treatment plans for patients earlier and better. Greater specificity in cohort identification reduces patient numbers required for clinical trials reducing costs. The models also provide new sensitivity to the effects of treatments aiding identification of the most effective treatments more quickly. Both mechanisms accelerate the translation of effective treatments to market.

From an economic point of view in the UK, a treatment that increases by just one year the portion of the average AD patient's life during which they live independently could save in the region of 1 trillion pounds over the next 20 years: a major saving for the UK tax payer. The revenue for pharmaceutical companies marketing such a treatment will also add significantly to the economy. From a societal point of view, benefits of prolonged independence are clear not just for the patients but equally for their families and carers, whose lives are almost as deeply affected.

The general approach we introduce here has wider application to many other diseases where similar savings and revenue-generating opportunities exist.